SESAR - Future Connectivity and Digital Infrastructure (FCDI)

The WA3.1 FCDI project aims to specify and develop the future Technologies coming from the CNS in order to support and manage the Operational Services, like the 4D Trajectory Management, in the future ATM System. Performance requirements for CNS systems are becoming increasingly complex and demanding and need to be considered as part of an integrated and holistic System of Systems, which includes air and ground CNS solutions considering convergence towards a common infrastructure, and a unified concept of operations, where possible. In parallel, CNS systems and infrastructure for both airborne and ground must take a more business- and performance oriented approach with efficient use of resources delivering the required capability in a cost-effective and spectrum efficient manner. The R&I results will enable the full implementation of concepts such as infrastructure as a service to facilitate the complete decoupling of service provision (infrastructure services, information services and all other ANSs) from the physical location of the infrastructure, as outlined in the target architecture specified in the European ATM Master Plan (R&I need: enabling the deployment of a performancebased CNS service offer).